Computer simulations of magnetic materials and skyrmions

The student is going to develop and use different computer simulation codes for magnetic material and skyrmion research. The goal of the project is to use computational physics approaches in order to explain experimental results obtained at other partner universities, and guide and design experiments by carrying out virtual (simulated) experiments.